Roaming Nights

"Roaming Nights will develop a digital app to run an agile, responsive night care service for adults with learning disabilities, in supported living.

Activity data from sensors and devices around the home will be integrated to let carers know if and when care is needed, and to direct the closest roaming carer to call. The app will recognise patterns such as the onset of an epileptic fit, or an individual not returning to bed from the bathroom.

Social services and their NHS partners are responsible for the care of adults with learning disabilities. The current model is to support individuals to live in their own flat or a shared house with care staff on hand to help. Because many individuals have complex health needs, there is a tendency to adopt a 'belt and braces' approach to care at night, with staff at the premises to provide assistance 'just in case'. It is a fine balance between providing care and stifling independence, and many individuals don't want carers around all the time. Rather than sleep-in night staff at each house, a number of service users living in proximity can be cared for by a small team of roaming carers. Individuals are more independent and care staff, who are in short supply, are used more efficiently, where they are needed."